A Common Cloud Platform for STFC Science

Potential impact
The impact is fully described in the pathways to impact annex.

In summary the e-Infrastructure, including software infrastructure, will

- Provide badly needed additional resources for all STFC data intensive science communities undertaking science supported by PPAN and the National Facilities, thus enabling more science output.

- Address the STFC need to harmonise computing across STFC as called for by its Computing Strategy.

- Pilot engagement with UK industry in the provision of cloud based resources.

- Aid STFC in its need to move towards a National e-Infrastructure for research across Research Councils.